Measuring and investigating the repetition of crime to improve police performance: a focus on situations of domestic violent crime and vulnerability

Effective targeting of police resources requires accurate identification and measurement of the
repetition of crime. In the context of scarce resources, the issue of crimes that are repeated, rather
than prevented, is drawn into sharp focus, given the disproportionate demands these cases make on
police services. While there is often an assumption of one victim, one crime and one offender, for
some crime types, the majority of crimes are instances of repetition. Repetition especially concerns
crimes against those in vulnerable situations, including domestic violent crime (DVC). The effective
reduction of repeat crimes has potential to significantly reduce the total number of crimes. Further,
such targeting would be likely to assist those in the most vulnerable situations and who have been
most victimised. With a specific focus on victims and perpetrators of DVC and using advanced
quantitative methods this project will work with Lancashire Constabulary (LC) to understand and
reduce cases of repeat DVC. The student has privileged access to police data (already negotiated by
supervisors). The data relates to police activity at all stages of the policing process and will be drawn
from LC's logging and information management systems, and the Police National Computer. Data
will also be available from a time and motion study that LC is in the process of developing specifically
for this project. The data will enable analysis of cases of repetition and measurement of resources
deployed at the various stages of the policing process from reporting to sanction/court hearing with
a view to understanding how police time is allocated in these 'repeat cases'.